TRADE10

This voucher will be used to secure funding for the early stage technical development of the TRADE10 platform. A computer science student or post-grad will be secured to program the code of the initial platform prototype for early stage testing and refinement.